PPE for Clearance of Improvised Explosive Devices

Low weight, low cost PPE which also provides the appropriate levels of protection has been the driving force of research in this area for decades. This project will look at solutions that provide the level of protection but also takes in account, new materials, green technologies and investment in local economies.